IP and commercial assessment of a novel cancer therapeutic

BigDNA is a vaccine development company, using bacteriophages to deliver DNA vaccines.
Arising as an additional output from a previous TSB SMART Proof of Concept project, the
Company has identified a novel non-vaccine peptide-based cancer therapy which it believes
may have significant clinical and commercial potential. This novel peptide combination has
the potential to greatly increase clinical efficacy over existing therapies, and may offer a fast
track route through to regulatory approval. BigDNA wishes to perform a full analysis of the
intellectual property position surrounding this novel therapeutic, as well as a full commercial
assessment of the opportunities available to such a product. This will also cover a detailed
competitor and licensee analysis. If a positive Proof of Market analysis is obtained, then full
technical development of this novel product can begin.